The Alan Turing Institute Core Funding 23/24

The Alan Turing Institute, as the UK's national institute for data science and artificial intelligence, plays an important part in driving forward advances in these technologies in order to change the world for the better.

The Institute is named in honour of Alan Turing, whose pioneering work in theoretical and applied mathematics, engineering and computing is considered to have laid the foundations for modern-day data science and artificial intelligence. The Institute's goals are to undertake world-class research, apply its research to real-world problems, driving economic impact and societal good, lead the training of a new generation of scientists, and shape the public conversation around data and algorithms.

After launching in 2015 with government funding from EPSRC and five founding universities, the Institute has grown an extensive network of university partners from across the UK and launched a number of major partnerships with industry, public and third sector. Today it is home to more than 500 researchers, a rapidly growing team of in house research software engineers and data scientists and a business team.

Following its initial phase of funding, EPSRC provided a short-term commitment to ensure the continuity of core activity in the current model. Since then, EPSRC has been working with the Institute, and across UKRI, to develop the Institute's role at the centre of a potential UKRI National AI Programme. As part of the transition into this role, EPSRC are providing additional funding in 2023/24 to allow the Institute to build the foundations of Turing 2.0 and invest in activities that support the evolution of the Turing to a more open, national Institute in data science and AI.